Green Hydrogen production storage and use.

A consortium involving RE Hydrogen, juwi Renewables, Revolve Technologies, Crown Trucks, flexitricity, Arcola Energy and Rutland Management Ltd, aims to demonstrate a viable solar-hydrogen energy system by sharing benefit to the multiple end users e.g. Surrey Police, Cranleigh Freight Services and notably the tenants of this business park (Dunsfold Park) by providing 24/7 green electricity and heat. The key to success will be production of green hydrogen production, delivery and utilisation for the mainstream energy market which will be achieved by a step-change in cost reduction. This modular project will spur the growth of intermittent renewable energy sources in the UK in other places to solve its intermittency challenges by cross-fertilisation between sectors of energy storage, transport fuel and grid balancing while delivering 70% lower cost green hydrogen with eventual distribution and technology transfer on a global scale.